Civility in Disobedience

I feel the project is progressing well so far. Meetings with my supervisors, both together and separately, have been helpful and productive. The majority of this year has, as planned, been focused on reading up more on the virtue ethics side of the project. This has culminated in a draft literature review for the virtue side of the project, which is more of a standalone project than a draft of an actual chapter. In the second stage we are working on an introduction draft and one chapter - the chapter was possibly going to be on the problem of disobedience literature but, this doesn't quite fit the broader plan of the project which is to work on this area more in second year and we were to discuss what it would be instead (at the time of writing, my supervisor is away on childbirth leave). The draft introduction is finished at least. I feel that the project is about where myself and supervisors thought it should be by this stage, though I might have personally preferred to be further along. However, in November I lost my grandpa to whom I was very close - the death, funeral arrangements, and clearing out the house side-lined my work from November to early January. It is the last in a ridiculous line of deaths for my family in the last year. Frankly, I still feel that I am trying to 'get back on the horse'! I am very optimistic about the summer months though as I have a few breaks planned specifically for my project.
I completed the learning needs assessment and identified some courses to take and attend. I may have missed some during the winter period, but I don't know how to check. I have also struggled with the bombardment of emails I receive including notifications and calendar events added for things which I have not signed up for - for instance, I am frequently told about and have added to my calendar Alicia's events, some of which I did sign up for and attend, but they are added whether I did or did not. In any case, I have also been attending SWWDTP events and training to compliment this: career paths, online delivery skills, and academic confidence. I already did the qualitative and quantitative research methods during my MRes at Reading.
For the rest of this academic year I believe the goal remains to have a draft introduction, lit review, and one chapter as I originally discussed with Rob. When we are able to meet and discuss the chapter bit I will know more of what chapter that is-whether it is on the problems in disobedience or whether it is something else that fits with the idea of working on virtue side this year, disobedience the next. So that is TBC. For the coming year, as things stand the plan is to refamiliarize and update my knowledge on the disobedience literature and work on chapters related to this. I hope to do the teaching training and hopefully help in seminars in that year too. It would also be nice just to have a reason to be on campus! Another aspect is a placement with SWWDTP which would take place in the second year - it is another teaching related one (Brilliant Club) which I am looking into and have a presentation to attend about it this May.